Final Validation Steps_Self-Powered IoT Water Distribution Monitoring System

UK water companies are facing water shortage, Net Zero, and profit margin challenges. These challenges are compounded by the 23% pipeline leakage rate. Firstly, experts have predicted water supply problems by 2040, which is accelerated by the unnecessarily sourced water that is then lost. Furthermore, the annual carbon footprint required to source, treat, and transport this lost water is equivalent to running 550,000 cars. This results in a financial strain because water companies lose £260m from non-revenue water annually, whilst incurring further regulatory fines. They are therefore trying to tackle leakage rates by deploying leak detecting sensors. The sensors rely on frequently replacing short life, single use, non-recyclable, batteries for power supply. This inefficient solution increases the operating costs and is unsustainable. However, water companies must find an affordable way to deploy these sensors without increasing wholesale water prices for customers, so that OFWAT targets can be met. Therefore, the need for a cost-effective, reliable, and sustainable power source solution exists.

Vysion Technologies has developed a patent pending, micro hydro-turbine that harvests electricity from the pipe flow to provide clean, dependable, and affordable power to remote sensors. Our technology provides 12x more power than batteries to enable greater accuracy and granularity of data, so that water companies can make more informed decisions to repair and mitigate leaks.

The Young Innovators: Next Steps 2022 -- 2023 project aims to prove the feasibility at TRL 7, with the intention to bring it to TRL 8 and 9 after a successful trial. These TRL stages address the operational environment challenges due to the variation in both the landscape and available infrastructure between water companies and regions. The project aims to overcome the two barriers, enabling mass deployment of the product. The first challenge is driving forward the IoT technology by developing a power efficient design that harnesses multiple data transmission methods to maintain a secure connection. This is a prevalent problem in the industry, with equipment often situated in subterranean chambers or valleys. The second challenge is to design a cost-effective and flexible installation method for the hydro-turbine housing, maintaining a low payback period across multiple retrofit and new build configurations. We have partnered with the University of Essex and Independent Water Networks to conduct collaborative investigations into these challenges. The project will include the design, build, certification, and testing required to trial the solution in live pipework.